The Use of Endovascular 3- Dimensional Virtual Reality (3D VR) Simulation Training vs Traditional Training in Carotid Artery Stenting (CAS): A Prospec

The Use of Endovascular 3- Dimensional Virtual Reality (3D VR) Simulation Training vs Traditional Training in Carotid Artery Stenting (CAS): A Prospective Comparison Study